SILOET Project 4 - High Temperature Materials

SILOET Project 4 – High Temperature Materials
This project aims to make 5 materials technologies ready for deployment onto the next generation of civil gas turbines. The technologies are:
• A new low cost single crystal alloy for blade applications.
• A single crystal alloy with rare earth additions for blade applications
• A Ni-based superalloy lifing correlation for turbine disc applications
• A Dual microstructure Ni-based superalloy for turbine disc applications
• Cast Titanium Aluminides for LP blade applications.
The programme is being carried out by a consortium of Rolls-Royce plc and the Universities of Birmingham, Cambridge and Swansea at a total cost of £15.2 M. Delivery of these technologies will help meet the ACARE environmental targets.